Fashion Business Guide Platform with Artificial Intelligence

Radius Tech Fashion Services is an artificial intelligence (AI) company based in London with a team of experts from start-up, data science, retail and marketing domains. The Radius team has developed a series of AI algorithms to automate strategic planning and execution of commercial real estate operations. Radius AI identifies market dynamics of a defined area and provides businesses with tools to attain/retain customers using data-driven strategies.

Radius focuses on improving its AI technology to maximize the offered value to fashion SMEs. Due to Covid-19, three-out-of-four SME owners have expressed their concerns on the catastrophic impacts of this crisis on the economy and their businesses. Protecting profitability and growth of SMEs are vital for the economy. In 2019, 99.5% of businesses in retail and hospitality were SMEs and accounted for 81% of industry employment and 79% of turnover \[Statista\]. Digital transformation is therefore critical for improving the resilience and agility of SMEs.

With this project, Radius will launch a web platform that is powered by its improved AI technology. This platform will make the advancements of artificial intelligence technology much more accessible and affordable for SMEs, enabling them to adopt resilient and agile business models. The innovation resides in the capacity to collect and process fragmented, multi-layered, complex data points and the use of AI for creating a holistic understanding of customer and market behaviours. Data-driven commercial strategies drive increased revenue, customer satisfaction and profitability. Understanding consumer profiles and market dynamics is crucial to successfully manage a business and drive sales. Therefore, with this project, Radius team will provide a comprehensive tool that allows SMEs to grow their businesses and expand into new markets.

The platform will embody features that will help fashion SMEs to minimize waste and inherent harmful impact on the environment. Additionally, to stand against any data breaches, monopolies or unethical use, Radius will adopt best practices for accountability and ethics in all of their data efforts.

The main outcome of the project is a comprehensive web-based service that allows fashion SMEs to benefit from data-driven strategies. The project will focus on delivering the required elements of the comprehensive service, which includes advanced AI algorithms, datasets and a stand-alone web platform.